Flourishzone Productivity Improvement Platform

"Productivity improvement is difficult because it's the net result of lots of complex (and busy) people interacting with organisations that have their own systems, processes and pressures. Most organisations lack the breadth of skills necessary to increase productivity. People are complex - with individual needs and goals. Organisations must embrace this in the context of their own output-based drivers.

Unfortunately, UK businesses are 15% less productive than the G7 average and this is a core barrier to UK competitiveness. UK productivity, or output-per-hour by workers, has stalled since 2008\. Productivity Improvement is a UK government imperative, a key pillar of the Industrial Strategy and supported by the Bank of England. Our approach is a critical enabler for the success of the UK economy.

80% of leaders cite workforce capability as a critical challenge, yet only 4% believe they can address this. Individual coaching improves staff engagement and can increase individual productivity by \>20%. There remains a clear need for a system that builds productivity by addressing what matters to individuals, to create a win-win between people and organisations. Such a system must have the intelligence, responsiveness and hyper-personalisation to enable positive, synergistic development for both the individual and organisation. It is our vision to deliver this.

This project proposes creating an innovative Productivity Improvement Platform (PIP) that integrates a scientifically validated, dataset of over 750 productivity 'factors', a thesaurus, over 2000 diagnostic statements and 2 AI recommender systems.

The platform will have an open content creation facility, forming a new marketplace for developers, and be able to monitor individuals, teams and organisations in an on-going fashion -- continually assessing and improving productivity from several dimensions.

The PIP product will be first to market as a continuous improvement tool and as a smart personalised coaching tool for individuals and teams. Its unique price point will be highly disruptive within the current coaching/e-learning eco-system.

Our PIP will be unique worldwide. Building on feasibility work we will create a prototype technology platform combining the latest AI developments and our unique expert framework to deliver a new, market disrupting, offering that:

1\. challenges the ""rate per hour"" coaching-consulting business model

2\. provides a new marketplace for learning and development.

3\. converges productivity, wellbeing engagement, feedback, into a single cost-effective solution.

The core of this project is improving business productivity through helping individuals. The platform provides a low-cost solution to increase organisational productivity and competitiveness."